The role of hypervelocity impact melting in early crustal evolution

Understanding the formation and evolution of Earth's earliest crust is a major challenge with significant implications for habitability, natural resources, and chemical cycles on our planet. For the first billion years of solar system history, Earth experienced intense bombardment by asteroids and comets, generating vast impact melt sheets—pools of molten rock up to tens of kilometres deep. These melt sheets may have separated into lighter, silica-rich rocks similar to Earth's continents. However, it remains unclear whether this is a viable mechanism for early crustal differentiation, as many models propose that internal magmatism drove these changes. Resolving these scenarios is critical to understanding how our planet works, but is severely hampered by the very limited rock record from this period, and the inability to distinguish igneous rocks formed by impacts from those formed by internal magmatism. The ancient surface of the Moon provides a detailed record of ancient crustal processes, but it is also very difficult to interpret remote observations from variably buried impact basins.
This project aims to determine if impact melt sheets significantly influenced the early development of Earth's crust. We capitalize on recent advancements in mineral 'phase heritage' analysis, which examines the internal structure of minerals like zircon and baddeleyite to resolve extreme temperature and pressure histories. By using electron diffraction techniques in scanning electron microscopes (SEMs), we can identify crystallographic fingerprints of past exposure to temperatures unique to melts formed during impacts, overcoming barriers to distinguishing impact origins and processes in igneous rocks. For example, cubic zirconia forms in impact melts at temperatures over 2300°C, while most terrestrial intrusive magmas are emplaced at 600-1200°C.
Through the analysis of two uniquely suited sample sets, we will tackle three pivotal scientific challenges. First, we will resolve competing models for how impact melt sheets separate into layers of differing composition, including silica-rich continental-like rocks, by linking phase heritage analysis with other geological and chemical evidence in the Sudbury impact structure in Canada. We will focus on the origins of Sudbury's layered 3-kilometre-thick impact melt sheet, which is globally unique (~1.85 Ga) and hosts world-class Ni-Cu-PGE ore deposits. Secondly, we will resolve a long-standing conundrum about the role of impact melting in the evolution of the Moon's ancient crust, by examining lunar magnesian-suite rocks collected during the Apollo missions. These were the first magmas to rework the lunar crust after its initial solidification. Finally, by integrating findings from Sudbury and the lunar samples, we will apply modelling techniques to determine the extent to which large impact melt sheets caused major changes in the Earth’s crust.
The outcomes of this project will address key questions about the evolution of Earth's crust, including the formation of early continental crust and major geochemical reservoirs. They will also improve our understanding of processes that created surface environments suitable for life and influenced major aspects of our planet's internal evolution, including the transition to plate tectonics. Additionally, the results will enhance our knowledge of world-class critical metal deposits (Ni-Cu-PGE) in Sudbury, which we will investigate with our Project Partner, Vale—broadening our understanding of how metal resources are distributed on Earth and informing sustainable exploration. Furthermore, the outcomes will benefit upcoming lunar exploration missions (NASA Artemis, CNSA Chang’e, ESA PROSPECT, etc.), providing frameworks for interpreting surface observations and supporting planetary resource utilisation.